City St George’s, University of London and Macintosh Consultancy Limited KTP 24_25 R5

To develop commercial software tools that will enable ecologists conducting bat surveys to operate and extract useful information from infrared acquisition equipment, developing computer vision tools specifically developed for Macintosh's ecologist customers.